Synthetic Biology Lab Automation and the Application of Artificial Intelligence

Pharmaceutical companies would be unable to function without high levels of automation, and the demands for high-throughput screening of potential drug candidates has been driving advances in automation technology. However, while this industry has embraced the use of automation for tasks that are simple to automate, especially at companies with enough long-term human resources and economic power to acquire costly highly specialized equipment, the automation of R&D is still very challenging.
Recent developments in automation technology have dramatically lowered the costs, and improved the flexibility and accessibility of the platforms, e.g., low-cost open-source liquid handling robots. The free open-source hardware and software community has played a prominent role democratizing automation. This has been achieved by the development and sharing of tools freely available for the community for further study, customization and commercialization at lower cost. The best example of this for automation is the Opentrons' platform OT-2 [https://opentrons.com/ot-2/], which is an affordable and scalable open-source lab automation system that can automate up to hundreds of assays and workflows.
By leveraging the recent advances in low automation, it is now possible to combine AI and automation to allow an "intelligent" automated platform to create and test its own novel hypothesis based on the data gathered by the iterative design cycle. Currently, DNA Biofoundries (i.e., the Edinburgh Genome Foundry) rely in human input for the creation and evaluation of each of the biodesign steps. Increasingly, however, biofoundries and automation facilities will tend employ AI at each step in the iterative cycle. The main difference with a traditional biofoundry is that in those cases, an AI algorithm will be implemented to generate its own scientific hypotheses, which will then be tested experimentally using the automated platform, resulting in the generation of new scientific knowledge.
These developments combined with further developments in data sharing methods and standardization may allow researchers to truly revolutionize the way biomedical labs operate.
Our hypothesis is that it is now possible to build a system that automates R&D by exploiting low-cost automation, massive high quality data sets, and artificial intelligence (e.g., machine learning techniques based on deep neural networks). Specifically, this thesis will (1) combine bio-automation with machine learning such that data is processed in real time for hypothesis generation (as the algorithm iterates over the input space), and (2) enhance open-source robots with new functionalities such as the ability to "see" sample output with a video camera and pick bacterial colonies based on features of interest such as color intensity. The results will lead to more efficient systems for drug discovery and production.
Aim: Improve the speed, efficiency and cost of automated biofoundries to develop microbial cell factories for pharmaceutical production leveraging on low cost automation and AI.